MycoFiberTech: Advancing Sustainable Biomanufacturing for Bio-Based Materials

MycoFiberTech is a pioneering initiative led by AgriCycle Innovation Ltd in collaboration with the University of York, Brunel University London, G's Mushroom Farm, EarthStar Farm, Intelligent Growth Solutions (IGS), and Saint Gobain. Our mission is to revolutionise sustainable biomanufacturing by harnessing the overlooked potential of spent mushroom substrate (SMS), a waste product from mushroom cultivation.

The substrate used to grow mushrooms is a blend of organic material that becomes unusable after harvesting, often ending up in landfills. This not only causes environmental harm but also incurs significant costs for producers. Our goal is to convert SMS into high-value bio-based materials, thereby mitigating environmental impact, reducing economic burden on mushroom growers, and tapping into the potential of agricultural waste as a valuable resource. By integrating advanced biotechnological methods with innovative enzyme and twin screw extruder processes, we will repurpose SMS into high-value bio-based materials.

Central to our project is the use of cutting-edge biological and twin screw extruder systems, which are scalable and controllable for extracting and refining fibers and proteins from SMS. Mycelium within the SMS leaves behind natural fibers, which are separated using enzymes and processed with biomaterial equipment. This process allows efficient extraction and refinement, creating bio-based materials with enhanced properties. By bypassing conventional, energy-intensive manufacturing methods, we not only reduce environmental impact but also promote a more sustainable production paradigm.

Collaborative partnerships across the value chain are crucial to our success. G's Mushroom Farm and EarthStar Farm provide a consistent and sustainable source of SMS. End-users IGS and Saint Gobain, who have agreed to test our products, are essential in driving demand and application of our bio-based materials in vertical farming and construction sectors, respectively.

Our project also prioritises smart design principles to maximise value and minimise waste. Feasibility studies and Digital Twin systems from the University of York facilitate virtual analyses of production scale-up, optimising efficiency and scalability while reducing time and costs. Through the concerted efforts of all stakeholders, MycoFiberTech aims to accelerate the adoption of bio-based materials across diverse sectors. We envision a future where agricultural waste streams are transformed into valuable resources, catalysing the transition towards a greener, more resource-efficient society.

Together, we strive to foster innovation, drive sustainability, and usher in a new era of technologically advanced and resilient manufacturing practices.